University of Strathclyde and Whittaker Engineering (Stonehaven) Limited

To embed electrical power engineering expertise and launch a new generation of grid connected Stirling engine platforms providing power smoothing for distributed renewable energy power generation.